Super-Resolution Ultrasound to Image and Understand the Gut-Brain Pathway

Obesity is one of the leading preventable causes of death worldwide, affecting approximately 890 million adults. Whilst energy imbalance is known to be the common denominator in obesity, the various factors affecting gut signalling and their effects on appetite and hunger are still unclear. Furthermore, investigations demonstrating dysregulation of nutrient sensing due to disturbances in the gut-brain axis have highlighted the importance of understanding the causal relationship between nutrient sensing, gut-to-brain signalling, and the incidence of metabolic diseases. The gastrointestinal (GI) tract, a major site of nutrient digestion and absorption, plays a crucial role in signalling nutritional status to the brain. During its time in the GI tract, the ingested food undergoes various digestive processes, which are tightly regulated through neuronal and humoral feedback mechanisms. These feedback mechanisms are responsible for various physiological responses. Furthermore, hormone-releasing cells are also responsible for eliciting afferent signalling pathways, influencing hunger and satiety by binding to the nearby nerves or by entering the systemic circulation and signalling directly to the brain. Whilst our understanding of digestive function and the signalling has improved, our mechanistic understanding of gut signalling and digestive function, and whether this connection is dysregulated due to obesity remains incomplete. Contrast-enhanced ultrasound (CEUS), which uses microbubbles as contrast agents, will be used to image the blood flow changes occurring during digestion in the gut and brain. Haemodynamic measurements in the brain will highlight the activated areas during digestive processes. Additionally, due to their small size, microbubbles can enter the microcirculation, allowing us to image the brain's microvasculature. CEUS provides real-time imaging with better spatiotemporal resolution and whole-brain imaging capabilities, whilst being minimally invasive.